Innovation Voucher: Gaze Tracking

"Development of the idea requires external expertise in the following areas:
1. Psychology to design an efficient data acquisition procedure involving gamification and avoiding pitfalls (e.g. peripheral vision)
2. Computer vision to facilitate robust identification of key features of captured face images and their anonymisation
3. Machine learning to design a predictive system able to correlate features extracted from the anonymised face images with gaze direction, with the best possible accuracy"